Roman Catholic Church Architecture in Britain, 1955 to 1975

A typical Roman Catholic parish church built in Britain in the mid-1970s looked radically different from any church buildings which had been built twenty years earlier. The two decades between 1955 and 1975 witnessed substantial changes within the Roman Catholic Church in the fields of theology and liturgy, with decisive effects on church architecture. It was also a period of transition in architecture more generally, from traditional and historical styles to modern design, a shift which profoundly affected the appearances of church buildings, even those by architecture firms which continued to operate throughout the period. This was also a period of massive urban transformations, as housing estates and New Towns were built to accommodate people moved out of city centres and into new communities. To follow these population movements the Roman Catholic Church undertook a vast building campaign of new churches, often seen as hubs of community and expressions of identity. \n\nThis project aims to examine all these factors by looking in detail at a selection of the many churches of the period. Of the hundreds built, few were published in any significant way at the time, and even fewer have been published since, so there is a current lack of available knowledge of this body of architecture. Many churches are architecturally innovative and historically interesting, but in danger of being demolished or altered as ideas about church architecture and the liturgy change again. This project will therefore raise awareness of this rich architectural and religious heritage, while analysing and interpreting the buildings according to their historical context.\n\nThe research involves surveys of selected case study buildings, predominantly in the centres and suburbs of major cities in England, Scotland and Wales. Historical investigation using periodicals and archives will aim to discover more about the architectural, institutional and social frameworks within which churches were produced. A research assistant will create survey drawings of some of the most significant buildings for publication, and collect other illustrative material. The principal investigator will write a book which deals with the subject thematically, drawing on a wide range of buildings, but studying the smaller number of selected case studies in greater depth. The book will be well illustrated to ensure that it can be used as a source of information by people in different academic and non-academic areas. Some of the images will also be included in a professionally-designed exhibition intended to take the research to the various communities in architecture and the Church who share an interest in this history. Articles in non-academic journals, including architecture and church magazines, will also be written to disseminate the research as widely as possible.

Potential impact
The project will be well received thanks to the current absence of any such serious and impartial study of the subject. Impact will be achieved through an exhibition targeted to architecture and church communities; a book which will appeal to heritage organisations and architects; and non-academic publications for readerships at various levels of interest in all these sectors.\n\nRoman Catholic Church: The Church maintains a substantial interest in its own past. For example, many individual diocese have recently published their own histories, which include the post-war period and also show a concern with church buildings. However there is now a tendency in the Church to return to pre-Vatican II ideals and style of liturgy, increasing the danger of losing post-war church buildings, while the ideas behind Vatican II also become oversimplified or misunderstood. There is therefore an acute need to look at the period around Vatican II with detachment in its historical specificity. The research project aims to promote the value of church buildings of this period as significant expressions of the Church's history, raising appreciation for them and their period. This will provide a direct cultural benefit to a particular community in Britain, in enriching its knowledge of its own past. The exhibition will be designed to bring the research to Church audiences, as it will be capable of being shown in non-traditional venues such as church vestibules and diocesan offices, and will consist of panels which can be selected for local relevance. Non-academic articles will be written for Church-related periodicals, and other literature such as church guides will be produced, aimed at different levels of audience to promote understanding of the architecture. The book will be written in a clear style and well illustrated so that it is accessible and appealing to audiences beyond the academic sphere.\n\nHeritage Organisations: Post-war architecture is currently being reevaluated by heritage organisations concerned with documentation and conservation of the historic environment. These include statutory bodies such as English Heritage and specialist organisations such as the Twentieth Century Society and Docomomo. English Heritage is conducting a study in partnership with dioceses to document all buildings owned by the Roman Catholic Church in England, although not all the reports will be published and the scope is limited to simple descriptions. Nevertheless the project shows how important the subject currently is, and shows a need for further work. Heritage bodies are also interested in social and historical aspects of architecture, and this research project will contribute significantly to the ways in which they understand this architecture, by engaging with a large body of built work, selecting specific important examples, and setting them into a historical context through detailed documentary research. This will have direct consequences for policy, for example in the listing and conservation of buildings of merit. It will also benefit culture generally in raising awareness of significant modern architecture and promoting further dissemination. The book is the primary means of achieving impact in this sphere, and non-academic articles will be written for magazines or newsletters where appropriate.\n\nArchitecture: Architects currently working on churches, the firms covered by the research and still continuing to practice, and architects within cities or regions specifically studied here will all benefit from the enriched knowledge of post-war modern architecture that this project will produce. For this audience, high quality architectural drawings will be made to present the most important thirty or so case studies in a comprehensible and comparative way. The exhibition will be offered to architecture schools or architecture centres in relevant p